Creative Peninsula

Creative Peninsula is conceived as a new model of cultural partnership across Devon and Cornwall, increasing access and exchange between urban and rural communities, whilst celebrating the region's distinctive landscape and Atlantic coastline, and exploring its complex histories, through site-specific, socially engaged arts programming, connecting people and places across the South West Peninsula. Working closely with local authorities, museums and arts organisations, this collaborative knowledge exchange project builds on the existing AHRC-funded research project, Outside the Box, looking into the practicability of socially distanced 'in-person' assembly for open air arts events, responding to challenges brought about by the Covid-19 pandemic, whilst promoting health and wellbeing through increased connection to green spaces and public engagement with the environment.

Creative Peninsula also grows out of a strategic partnership between Exeter City Council and University of Exeter entitled Creative Arc, focused on culture-led regeneration and place-making in the city and its rural surroundings, acting as a catalyst for local economic development and social change. By expanding this approach to the region, University of Exeter will aim to build on close working relationships with local authorities and arts agencies developed around it's Devon and Cornwall campuses, as well as activating its network of arts and heritage organisations, including those national and regional partner organisations with which it has Memoranda of Understanding.

The theme of place in Devon and Cornwall will be explored further in the light of a series of recent pilot projects, presenting site-specific arts commissioning in Plymouth, Torbay and West Cornwall, and the award of UNESCO City of Literature status to Exeter. As an exemplar of partnership working, Torbay and Exeter have recently submitted a joint bid for UK City of Culture 2025, and a key part of this proposal is the connection between culture, the public realm, outdoors and the natural environment. Taken together, these initiatives signal a unique opportunity to establish closer partnership working in Devon and Cornwall, focused on culture-led regeneration and place-making, with potential legacies such as an on-going collaborative knowledge exchange network, shared programmes of arts commissioning in the public realm and a new international arts festival across the South West Peninsula.